HoloSite - Augmented Reality in Construction

XYZ Reality is disrupting the construction industry with its unique Augmented Reality Hard Hat, Holosite. Holosite will enable builders to start building, without the need to wait for an engineer to set out. For the first time builders will be able to walk on site and see the model in context. Holosite offers real time validation for building tasks and features several virtual tools that significantly improve productivity on site.

A Holosite case study was conducted and it was found that Holosite lead to a 65% reduction in the time taken to complete a task, from setting out through to building and validation compared to the latest technology used in construction today